The University of Essex and Railscape Limited

To build an intelligent vision system based on Machine Learning algorithms, which can accurately identify various features of trackside vegetation, including plant species and specimen health.